Antarctic Ice Sheet response to climate forcing

The aim of this project is to assess the role of climate variability in driving Antarctic Ice Sheet changes and its contribution to sea level rise by combing new observations of ice, ocean and atmosphere.